Revisiting optical scattering with machine learning (SPARKLE)

The surface topography of a component part can have a profound effect on the function of the part. In tribology, it is the surface interactions that influence such quantities as friction, wear and the lifetime of a component. In fluid dynamics, it is the surface that determines how fluids flow and it affects such properties as aerodynamic lift, therefore, influencing efficiency and fuel consumption of aircraft. Examples of the relationships between the topography of a surface and how that surface functions in use can be found in almost every manufacturing sector, both traditional and high-tech. To control surface topography, and hence the function and/or performance of a component, it must be measured and useful parameters extracted from the measurement data. There are a large number instruments that can measure surface topography, but many of them cannot be used realistically for real-time in-process applications due to the need for scanning in either the lateral axes and/or the vertical axis. There have been developments in area-integrating (scattering) methods for measuring surface topography that can be fast enough to use during a manufacturing process, but these are limited in the height range of surface topography with which they can be used.

In conventional machining, there has been a significant research effort to determine the surface topography of the machined parts during the manufacturing process. The dominant technology for this has been machine vision approaches, where a relationship between a texture parameter and an aspect of the measured field from an intensity sensor is determined. Such approaches have two major drawbacks: 1. they are usually applied to surfaces with geometrical features over a limited range and 2. they do not have the benefit of a physical model of the measurement process, i.e. they are purely empirical. As an example, the measurement and characterisation of the surface topography of additive manufactured parts remains a significant challenge, especially where measurement speed may be an issue. Typical metal additive manufactured surfaces have a large range of surface features, with the dominant features often being the weld tracks with typical wavelengths of a few hundred micrometres and amplitudes of a few tens of micrometres; such structures are beyond what can be measured effectively with existing commercial approaches.

In the proposed project, we aim to demonstrate that it is possible to measure rough and structured, machined or additive surfaces using a simple, cost-effective real-time measurement system. This will involve the development of a fully rigorous three-dimensional optical scattering model, which will be combined with a machine learning approach to mine optical scattering data for topographic information that is not within the range of commercial scattering instruments. The proposed system could be mounted into a machining or additive operation without slowing down the process, therefore, reducing the cost of many advanced products that require engineered surfaces. To demonstrate the commercial potential of the project outputs, we have several advanced manufacturing partners who will supply industrially relevant case studies and one partner who could act as the commercial exploitation route for the instrument.

Potential impact
Advanced manufacturing is an important technology for societal change. Metrology is an underlying requirement of a progressive society and it has impact at every stage of a products life, from manufacturing through use, to eventual disposal. The better an object can be measured the better it can be made, and the better it can provide its function. Metrology plays a critical role in underpinning the development and optimisation of all new manufacturing processes and is key to the digital manufacturing revolution we are currently experiencing, the so-called "4th Industrial Revolution" or "Industry 4.0". According to a report by Frost and Sullivan, by 2025 the EU will generate revenue of up to $821 million from the dimensional metrology sector alone. The report predicts the revenue will reach $2.9 billion for the entire world market. This work will be of significant benefit to researchers or industrialists interested in the development, design or manufacture of difficult-to-produce high-value products. As stated in Innovate UK's 'High Value Manufacturing Strategy 2012-2015', the high value manufacturing industry is now worth £151 billion to the UK balance of payments and sustains 1.6 million UK jobs. Moreover, high precision and surface-engineered products and processes and integration with macro-scale devices, were identified as one of the most significant process and service technologies to influence the UK manufacturing landscape in the next 20 years. The additive manufacturing of functional metal parts is a key technology in this new paradigm, and in the development of high value manufacturing in the UK in general - globally the AM market forecast is £67 billion by 2020, with £5.7 billion in market share and 63,000 sustained jobs for the UK (UK Additive Manufacturing Steering Group 2016 Additive manufacturing UK, September 2016). A key element of this project will be to ensure the basic technology capability is embedded into multiple manufacturing applications to capitalise upon process speed and manufacturing quality for UK and international industry, resulting in more efficient manufacturing and ultimately better quality, more innovative products. The specific branch of metrology covered by this project is surface metrology and most manufactured parts rely on some form of control of their surface characteristics. The surface topography of a part can affect how two bearing parts slide together, how fluids interact with the part, or how the part looks and feels. The need to control, and hence, measure surface features during manufacturing becomes increasingly apparent when surface features are the dominant functional features of a part.

The project partners: Renishaw, Xaar, Zeeko and ZYGO, stand to benefit significantly from the project. They are keenly aware of the need to bring metrology in advanced manufacturing up to speed with other technological developments and are actively developing their own expertise in in-process measurement. This work will be greatly supported by their experience, as likewise this work will provide them with a detailed understanding of a novel measurement approach. Valuable IP generated by the project should be effectively exploited, and the partners are ideally situated to do so. Developing and selling manufacturing systems is a very competitive market, even a small edge in performance could mean a multi-million pound market advantage in global sector worth £151 billion. ZYGO are well-placed to take the instrument to market.